Mixing It: Diversity in Second World War Britain

The ethnic and national diversity of the population in Britain during the Second World War was unprecedented, but has played little part in public memories of war. The Mixing It project will produce the first cultural and social history of wartime diversity: a study by the Research Fellow (RF) which will:

- trace the rich transnational histories and encounters involved in unprecedented movements of people to Britain - chiefly from empire, Europe and America

- look at the role of ethnicity, language, gender and sexuality in shaping official and popular responses to different groups

- consider the experiences of those arriving, during the war and in its aftermath, their contributions to the Allied war effort and to British wartime culture and why these have often been forgotten

- examine portrayals of a transnational community of allies in the British media

- assess the significance of the Second World War in the making of multiethnic, multinational Britain

The project will also produce:

- a jointly-written journal article through an international collaboration between the RF and Thomas Hajkowski (USA) on BBC wartime programmes about Europeans continuing the fight from Britain.

- a jointly-written paper on Romanies in wartime Britain through a collaboration between the RF and Jodie Matthews (Huddersfield University).

The project's findings will benefit scholars and students working in twentieth-century British history, migration studies and media studies.

Research for the monograph will feed into a small exhibition produced through a partnership between the University of Huddersfield and Imperial War Museum (IWM) North. It will open for 6 months in September 2015 - the seventieth anniversary of the end of the war - and demonstrate the multinational military effort organised from Britain, focusing on people of diverse nationalities and ethnicities from empire and Europe who served with or alongside the British. It will pay particular attention to troops and airmen stationed in Lancashire and Yorkshire and what happened to them when the war was over. There are various compelling stories here. For example, Austrian and German Jews who came to Britain as refugees and subsequently served in the British army re-entered Germany as victors in 1945 and played an important role in the occupation of Germany. They were recruited to the Intelligence and Interpreters Corps where their work included interrogations and interpreting for trials of Nazi war criminals. Czech airmen who had served in the RAF received a hero's welcome when they first returned to Prague in 1946 but, after the Communist Putsch of 1948, were arrested and imprisoned as 'Western aviators'. The exhibition and its associated visitors' programme of talks, screenings and performances will draw attention to neglected histories and groups who are rarely commemorated.

One aim of the exhibition is to look at wartime diversity in the comparatively neglected context of the North of England. The project will employ a Research Assistant (RA) on a 0.5 post for one year who will undertake 15-20 interviews with people whose family histories are connected with the project - both the wartime generation and their descendants. Where respondents consent, these interviews will go into the IWM sound archive and contribute to the exhibition. The RA will also use local and regional newspapers to investigate the impact of wartime diversity on local communities. Talks to local history societies, drawing on the interviews and newspaper research, will look at connections between local histories and the wider history of wartime diversity.

A Workshop in the later stages of the project will bring scholars and museum professionals together to discuss how to bring questions of diversity into mainstream academic and museum work on Second World War Britain to produce more inclusive history and commemoration.

Potential impact
Who benefits?

IWM North.
IWM archives, particularly their sound archive.
Visitors to the IWM North exhibition, related events and visitors' programme.
Local historians and local history societies.
Family historians and people with family and community connections to the history that is represented in the exhibition.
Museum professionals and archivists.
The journal article and monograph will benefit researchers across a range of disciplines (see academic beneficiaries).

How?

The Second World War is a topic that attracts a large public history audience in Britain and occupies a significant place in national self-representation. There has been increasing public debate on war memories over the past 20 years and there is evidence of increasing interest in more inclusive commemorative practices (see Case for Support). In this context the IWM North exhibition, the associated visitors' programme and performances of the scripted monologue will be of interest to many museum visitors, promoting public engagement with aspects of the history of Second World War Britain that have not been widely acknowledged and have played little part in public memories and raising the profile of this history.

The exhibition's Northwest England theme will be of interest to local and regional communities and historians. The talks by the RA on this theme to local history societies will stimulate interest in ways in which their local histories have intersected with transnational histories, the impact of wartime diversity on local histories, and the legacy of war in generating further migration and refugee movements.

The project will engage people with family connections to the history of wartime diversity through outreach work. They will be encouraged to join Veterans North - a group of veterans and eye-witnesses who have been directly affected by war and conflict and are willing to share their stories and experiences with the museum and its visitors. Interviews on their family histories will be recorded using a University of Huddersfield digital recorder. Where respondents permit, interviews will go into the IWM sound archive, and together with other primary source material from their family histories that they may agree to loan or copy, will make material additions to IWM collections and be of benefit to archivists and researchers. Wider access to films on the imperial war effort and empire troops in Britain has already been achieved through the AHRC-funded colonial film project. Through digitisation, the Mixing It project will achieve wider access to some of the wartime documentaries held by IWM that tell the story of Europeans in Britain continuing the fight. Many demonstrate the national and ethnic diversity of British wartime cinema - people of diverse nationalities worked as directors, script-writers and cinematographers.

IWM North will benefit from Mixing It research, which draws on a range of archives to develop an exhibition theme that looks beyond histories of wartime service to the aftermath of war. The development of more inclusive versions of national heritage is an increasing focus of museum work.

The project Workshop will engage potential beneficiaries through its discussion of ways of incorporating diversity into mainstream academic and museum work on Second World War Britain and commemorative practices. The late twentieth century saw increasing commemoration of groups that had suffered double-forgettings. (see Case for Support). The exhibition will mark a further stage in this process.

The RA will gain transferable skills in public speaking, interviewing and newspaper research and will be able to attend sessions in the Huddersfield Staff Development programme, for example on presentational skills. These skills will enhance his/her potential contributions to the academy and/or other employment areas, including the museum sector.